Loughborough University and Cultech Limited - AKT4

To demonstrate the real-world impact of using probiotic supplements to improve psychological, cognitive and biological markers and support recovery in individuals with Alcohol Use Disorder through a cost-effective and non-invasive approach targeting the gut-brain axis.